The evolutionary genomics of sexual recombination

The puzzling predominance of sexual reproduction amongst animals has been repeatedly identified as one of the major outstanding questions in biology and has received an enormous amount of study. Meiotic recombination is one of the fundamental forces of evolution and plays a very significant role in both generating and mixing the genetic diversity present in sexual organisms. Recombination is also suggested to be instrumental in shaping the content of eukaryotic genomes.

Here we propose to study the role of breeding system and recombination in shaping the content and diversity of animal genomes using an exceptionally powerful natural system- the Root Knot Nematodes. We will, for the first time, be able to take a comparative genomic view of radically different reproductive modes in a phylogenetic design. Together these studies will give us a novel and powerful understanding of the role sexual reproduction plays in shaping genome content.

Potential impact
The principal users of this work will be the academic community interested in evolutionary biology, genomics, nematology, reproduction and diversity. The immediate outputs from this grant will be basic scientific understanding concerning the nature of genome change. The enormous agricultural importance of these species will also ensure that the impact of this work, production of genetic markers and characterising genes associated with attack of their plant hosts, will have lasting impacts.

This project will be published in open-access peer reviewed journals wherever possible, to give scientists, applied researchers, and the public maximum access.

The genomics age, and the interaction of this new technology with basic biology and agriculture will additionally be highlighted to school children taking GCSE and A-level science courses (and their parents). This will be accomplished by extending the interactions we already have in place. These include tours of the DNA labs, practical sessions investigating DNA, discussions of the science relating to genome with school children of ages 13-17, and presentation of our work at open days at both universities.

We will develop a dynamic web presence including blog and news feeds, and also prepare promotional materials for dissemination to schools, colleges and fellow institutions.